Galaxy Re-usable milk bottle for supermarkets

Industrial research into the refrigerated supply chains into supermarkets to improve the recycling and re-use of plastic and packaging with attention on hygiene, cost and shelf life while contributing to the UK Plastic PACT targets.